Characterization and Processing of Novel Neck Photoplethysmography Signals for Cardiorespiratory Monitoring

During my PhD I aim to expand my knowledge in the field of neural interfaces by focusing on
modelling the electrophysiology of nerves. I find extremely fascinating to investigate what is the most
suitable neural electrical stimulation protocol to recreate the sensation of the missing limb in
amputees. In order to restore proprioception a deep study of muscle spindles afferent fibres electrical
activity would be a very promising start. Understanding how these nerve messages encode the
position of the arm to transmit it to the brain, and how these electrical signals could be replicated to
stimulate specific nerve fibres, is essential to improve prosthetic arms control. Thanks to my
interdisciplinary training I believe I am able to succeed in this research field. As a Biomedical Engineer
I am capable of understanding both the electrophysiological basis of the problem and applying the
engineering tools to find a solution to it.